The Colonization of Higher Education: Power, Reproduction and Resistance

The aim of this project is to illuminate how neoliberal readjustments of the colonized university manifest in terms of power and resistance.

This project aims to understand the manifestations of power and resistance to colonization within the university:

1. How does neoliberal policy underpin colonization of higher education? What is its impact on the relations between institutions, staff and students and what role do metrics play in this reconfiguration?

2. How do students collectively challenge such university and government power and how do micro-strategies of resistance compliment or contradict such efforts?

3. How do student-staff relationships reproduce or challenge neoliberal ideology in relation to teaching and satisfaction metrics?